The University of Sheffield and Passion For Life Healthcare (UK) Limited

To use new developments in machine learning to develop a smartphone-based solution for home monitoring and treatment of Sleep Disordered Breathing, based on low-cost unobtrusive body sensors.